Developing a computational model of the molecular permeation mechanisms of antibiotics through membranes of bacterial pathogens

Growing resistance of pathogenic bacterial strains against antibiotics is posing one of the largest global public health threats of our time. The cell envelope represents the main defensive barrier of bacteria against antibiotics. Nevertheless, the role of this barrier for antibiotic transport is not understood, chiefly due to a lack of experimental techniques that can capture the transport of drugs across the cell envelope at atomic resolution and in real time.

Here we will apply a combination of state-of-the-art computational approaches including unbiased atomic resolution simulations with sophisticated multiscale and AI analysis tools to capture the molecular mechanisms, transport rates, and energetics of antibiotic uptake by pathogenic bacteria. This project leverages the transformative growth in computational power and predictive accuracy of unbiased atomic detail molecular mechanics simulations to provide unprecedented insights that will allow designing of new antibiotics, as well as repurposing and retuning existing antibiotics that bacteria have become resistant against.

The project will provide cross-disciplinary doctoral training in both experimental and computational techniques, equipping the student with a broad skillset and techniques for molecular drug design. The first year's goal is to develop a molecular model of the bacterial membrane, that will form the basis for computational and experimental exploration of the transport process. Years 2 & 3 will probe this model with computational techniques to provide insights for experimental validation and tuning in year 4. Working at both KCL and A*STAR will provide a vibrant cross-cultural and cross-disciplinary experience that will lay the foundation for closer collaborations.